Health Mission: exploring the potential for greatest gains

The UK Government is committed to making changes that will improve the National Health Service (NHS). One of those is to shift some care from hospital to community. It is anticipated that a shift of this kind could help more people in the UK to lead healthier and more independent lives.
The UKRI wishes to commission a rapid piece of work to identify where the greatest gains could be achieved in shifting this balance. This would guide them when deciding how to prioritise the topics that future research might explore.
This proposed scoping study will focus, as requested, on four broad clinical areas: mental health (child, adolescent and adult), respiratory diseases, dementia, and cardiometabolic conditions (including multiple long-term conditions).
We will carry out four activities:
• We will look at current NHS statistics to understand patterns of hospital use: what are the reasons people use hospital services (for example, by diagnosis) and who are those people (for example, looking at different age groups)?
• We will conduct a rapid review of existing research: what is currently known about ways to reduce hospital use and to shift some services and activities to community settings?
• We will try to identify what research is currently underway: what new findings might emerge in the near future?
• We will hold discussions with a wide range of experts: is our broad approach in this study suitable? And what areas would they identify as offering the greatest gains in shifting the balance of care from hospital to community? We will also consult with some members of the general public.
In this way, we aim to identify the main evidence gaps in three broad areas – innovation, readiness and implementation – where the focus is again on shifting the hospital-community balance. (In doing so, we will also check that potential changes to this balance that might be illuminated by research would not result in worse health or quality of life, wasteful use of NHS and other resources, or wider inequalities across the UK population.)
Where are four activities find few or no interventions with the potential to shift the hospital-community balance (for, say, a particular condition or population sub-group), this will help UKRI identify areas where research might fill what we call the ‘innovation gap’.
Where there are interventions that have been shown, through research, to have the ability to shift the hospital-community balance, we will assess whether there is sufficient evidence for them to be scaled-up nationally. If not, research might be commissioned to fill what we call the ‘readiness gap’.
Thirdly, where an intervention that can change the hospital-community balance looks ready to be scaled-up but this has not happened, there might be a need for future research to fill what we call the ‘implementation gap’. In this case, research could look at the barriers to (and opportunities for) wider implementation.
In all cases, it will be important for future research to look at the experiences of different clinical and population groups, aiming to reduce inequalities in risk, access to treatment and health outcomes.